Innovative Microstructural Design for Advanced Al Alloys (IDEAL)

Roll Royce Controls and Data Services Limited will lead a project team with Aeromet International PLC and Birmingham University to design, develop and demonstration test innovative aluminium alloy composites with enhanced high temperature capabilities. The development of these alloys will enable near-net shape design, reduced product manufacturing cost and energy use, and extended service intervals. It will also stimulate novel, high performance, fuel efficient lower mass pump designs and provide future capability for aircraft engine core mounting. The project team has the experience, ability and skills to optimise manufacturing techniques, alloy composition and high temperature mechanical properties for early application in high value product markets (i.e., aerospace) and longer term applications in high volume markets (e.g. automotive). This capability significantly enhances the project’s impact and exploitation potential